Aston University and Meritics Limited

To develop the capability and underpinning knowledge to measure size, concentration and distribution of biological entities (liposomes, exosomes etc.) using proprietary particle analysers, thereby delivering novel services for particle charaterisation into the bio-pharmaceutical/biologics sector.